ZEV-UP: Frugal Zero-Emission Vehicles for the Urban Passenger challenge

While Fully electric vehicles (EV) have zero tailpipe emissions and are seen as a key solution to meeting the European Fit-for-55 target of reducing CO2 levels in 2030 and climate-neutrality by 2050, much more can be potentially achieved if the global market uptake of innovative EVs is accelerated. The ZEV-UP project aims to address this urgent need by developing modular, cost-effective, and usercentric EVsfor both passenger and goodstransportation. Leveraging innovative design and engineering techniques, ZEV-UP vehicles will be tailored to meet the specific needs of usersin both developed and emerging markets, ensuring high levels of user acceptance and market uptake. Key innovations include a base L7e BEV model that is designed respectful of affordability and can be upgraded and adapted for various purposes and needs, including commercial applications and higher-value passenger vehicles. By optimizing vehicle components for reduced material usage and enhanced structural properties, the project will achieve lighter vehicles with increased autonomy and minimized environmental impact. ZEV-UP will also develop digital-twin models to improve vehicle development efficiency and reduce validation costs, as well as designing charging capabilities compatible with a variety of regional power systems. Novel business and usage models, such as Battery as a Service, will be explored to maximize the benefits and impact of the L7e BEV platform. User-centric design, informed by market research and field interviews in both established and developing countries, will be a central focus of the project. Additionally, ZEV-UP will develop a proliferation model to assess policy intervention scenarios and strategize for short- and long-term BEV uptake in various markets. By delivering these key results and adhering to its objectives, ZEV-UP will accelerate the transition to sustainable urban mobility and contribute to the reduction of greenhouse gas emissions in the transport sector.